Opportunity PS1: Re-analysis of EEF trial data for pupils with SEND

Around 1.5 million pupils in England have special educational needs and disabilities (SEND). While many educational interventions have been tested in schools, there is limited clarity on which work best for pupils with SEND specifically. This project will address that gap, directly supporting the Department for Education's aim of helping schools become more inclusive and effective in supporting all pupils.
We will re-analyse data from over 130 educational trials funded by the Education Endowment Foundation (EEF). These trials have tested various interventions designed to improve pupil outcomes in academic areas such as literacy and mathematics. The trial data is securely stored in the EEF Archive, accessible through the Office for National Statistics' Secure Research Service, and will be linked with pupil information, such as their SEND status, from the National Pupil Database.
The project has two phases. In Phase 1, we will systematically review all available trials to identify which can be included in our analysis, excluding those with missing key data, very small samples, or poor quality ratings. We expect at least 45 high-quality trials will meet our criteria, providing robust data on thousands of pupils. In Phase 2, we will analyse this data trial-by-trial to understand intervention effectiveness specifically for pupils with SEND.
Our analytical approach is innovative in two key ways. First, we will use multilevel (mixed-effects) models to analyse the full pupil population within each trial. This approach accounts for the hierarchical structure of pupils nested within schools, and yields more stable estimates even when the number of pupils with SEND is small, reducing the limitations of separate subgroup analyses. Second, rather than looking at pupils with SEND in isolation, we'll compare their outcomes with their non-SEND peers. This will help us identify interventions that that are particularly effective for pupils with SEND relative to the broader pupil population. We will also explore how SEND status interacts with other factors, particularly eligibility for Free School Meals, to understand whether some interventions work especially well for disadvantaged pupils with SEND.
This work will produce evidence-based guidance on which educational interventions are effective for pupils with SEND. Our findings will help schools, teachers, and policymakers make informed decisions about which interventions to prioritise and implement. The results will be presented in accessible formats, grouped by intervention type and outcome area (such as literacy or mathematics), making it easy for practitioners to find relevant evidence. We will ensure our methods are fully documented so that our approach can be applied to new trial data as it becomes available.
By bringing clarity to the existing evidence base, this project will help ensure that the substantial investments already made in educational research translate into better outcomes for pupils with SEND who need the most support.